Altnaharra: Cryoelectronics for Quantum Circuits

The Altnaharra project brings together leading researchers in superconducting, ion trap and spin qubits along with a world-leading cryogenic equipment supplier and world-leading centre for measurement standards to develop cryogenic chips for qubit control and readout.

The project is focused on the development of cryogenic CMOS blocks for drive and readout of superconducting qubits and spin qubits which are fabricated in a standard CMOS foundry as well as novel ion trap chips that enable efficient, scalable control of trapped ion qubits.

The development of such chips is a fundamental enabler for the whole quantum computing community and a requirement for creating a quantum processor not limited by IO wires and therefore able to scale sufficiently to solve meaningful problems.